NOMAD - Non-standard Operand Mechanisms Architecture Demonstrator

Current processor technologies rely upon a computational model that has not changed significantly in over 30 years of rapid development of technology. However, the need for ever more power efficient and yet increasingly powerful processor technologies in such devices as tablets, smart-phones, and everyday consumer devices, means that new and novel approaches are demanded. This project seeks to validate a novel alternative to this established processor design approach which will deliver significant benefits for power efficiency of future products.